Lobster Source: Singapore and UK partnership to generate cultured lobster

The market for cultured meat is expanding rapidly, opening huge opportunities for businesses in this sector. Roslin Technologies' vision is to serve cultured meat companies globally by providing them with key cellular and media tools to cost-effectively develop their own food products. Roslin Technologies has already developed innovative tools that serve companies working on cultured pork products and, in this project, plans to work with Singaporean company, Shiok Meats, a world leader in the generation of cultured shrimp meat. Here, the two companies have come together to develop cultured meat from lobster, a key global market that is set to benefit widely from the provision of cultured meat products. This project will blend recent advances in crustacean cell biology made by Shiok Meats with those in animal stem cell biology made by Roslin Technologies to generate novel cell lines from the European Lobster for the development of edible crustacean meat products.